University of Brighton and Allways Forktruck Services Limited KTP 24_25 R2

To uniquely develop and embed scientifically-informed electrification engineering capabilities and processes to accelerate routes to decarbonisation, through the retrofit, conversion and electrification of Non-Road Mobile Machinery (NRMM).